Human Beauty Product innovation

Human Beauty is a disabled owned cosmetics brand with the mission to make cosmetics accessible for all, through innovative design & inclusive advertising campaigns. Disabled people make up 15% of the world's population yet are the least represented in the industry. Through our innovative accessible design lead products we aim to tackle the barriers those with disabilities face with cosmetic packaging and to break down the stigmas disabled people face within the beauty community by featuring real people in all our advertising campaigns to make it the new norm.

Our current Makeup Therapy Palette is the first eyeshadow palette ever to feature a innovative QR code to be scanned which leads our consumers to an in-depth eyeshadow shade audio descriptor video for those who are visually impaired and blind. Alongside this sits our Liquid Confidence Mascara which has an innovative omni-directional wand which allows for easier application and for those with mobility issues to apply mascara both horizontally and vertically.